UK-RELOAD: Economic feasibility for setting up a recycled graphite anode plant in UK

UK-RELOAD, is an initiative by Talga Anode UK Ltd, aiming to establish an innovative lithium ion battery anode manufacturing plant in the UK. Graphite, an active anode material, is the single most abundant material in lithium ion batteries. It is currently almost exclusively imported to the UK from Asia, predominantly China. Graphite is recognised as both a critical as well as a strategic raw material.

This project focuses on repurposing recycled graphite from used batteries and battery production scrap back into battery use. The project builds on the company's knowledge of manufacturing pristine, natural graphite anode material as well as on a previous successful technical feasibility study for the repurposing of recycled graphite. The project is focused on establishing the commercial viability of the product manufacturing in the UK. The project deliverables include process engineering design, process scaleup trials for customer validation, financial model, comprehensive project risk analysis and an execution plan.

This innovative project supports circular economy by reusing a valuable critical raw material, graphite, sourced from UK's battery recycling businesses and marketed into UK's battery manufacturing. It also enhances the sustainability of battery manufacturing through low carbon footprint manufacturing processes and by minimizing waste in battery production. Additionally it provides a crucial solution towards achieving regulatory recycled content targets for the electric vehicle value chain in Europe.